Natural Antimicrobial Compounds from Seaweed

Biocides deter or exert a controlling effect on harmful organisms, bacteria and fungi. The use
of biocides, in disinfectants and antiseptics, is a key component for many effective
programmes in the prevention and control of healthcare-associated infections. However
serious concerns about the resistance of bacterial pathogens to biocides has been growing for
a number of years. Hence there is an increasing demand for different biocides to be found.
This is rather difficult due to the majority of current biocides (99.5%) being chemicallyderived
and containing halogen, metallic and phenolic compounds. As a result, the biocides
industry has been severely challenged on the lack of sustainability and levels of toxicity.
Byotrol proposes to overcome these growing concerns and limitations by extracting and
formulating biocides from the alternative, renewable and natural resource of seaweed.